Phosphorus Bioisosteres of the Sulfonyl Group: New Chemical Space

The sulfonyl group, -SO2-, is frequently represented in both agrochemical and pharmaceutical active ingredients. This collaborative proposal will deliver organophosphorus-based bioisosteric mimics of this important functional group giving access to new chemical space and IP opportunities. This will be achieved through the development of new synthesis methods for phosphines, phosphonates and phosphinates that by-pass toxic PCl3 and other difficult-to-handle halophosphine intermediates. The project falls within the EPSRC's remit, specifically involving research in the areas of Synthetic Organic Chemistry and Chemical Biology and Biological Chemistry.